High and low-dimensional mixed lead-tin perovskite thin films for photovoltaic applications

In this project we are characterising a promising mixed-Pb:Sn low-bandgap 3D thin film perovskite structure such that it can be further developed and stabilised for photovoltaic applications in single-junction and tandem perovskite cells. Furthermore, we will build from the ground up a foundation on mixed-Pb:Sn 2D/3D thin film perovskites that also show photovoltaic applications owing to potentially higher ambient stability than their pure 3D counterparts. The work will be achieved through a combination of wet chemistry processing, chemical and material sample characterisation and measurements to determine the photophysics of these new hybrid structures.